Developing the 2nd generation hybrid manufacturing system (2G-HMS)

The 2G-HMS project builds on the success of the Innovate UK supported RECLAIM project which developed the World’s first Hybrid Manufacturing System (HMS) capable of seamless switching between additive manufacturing (laser cladding) and subtractive manufacturing (high speed milling) in a single machine using a novel docking system. Although the HMS approach is now being commercialised by HMT, a spin out from the RECLAIM project, with the support of other partners including the MTC further developments are urgently required. The partners in the project will increase the productivity and flexibility of the HMS approach, ensure improved part quality through process monitoring and control, extend the range of proven materials and demonstrate the efficacy of the system in applications from key end-use sectors. The developments in the 2G-HMS project will provide a step changes in process capability which will enable new markets to be explored which is essential for HMS to gain widespread acceptance and to ensure that the UK maintains a lead in this important technology